Visiting Fellowship for Professor Bhattacharya - new materials and their implementation for micro mechanics.

Bhattacharya studies the link between the microscopic structure of materials and its macroscopic properties and seeks to use that understanding to guide the development of new materials. Every materials has structural features on a variety of scales and the properties that we experience are a sum-total of the interaction between all these scales. he is specifically interested in active materials, solids that possess unusual coupling between mechanical, thermal, electrical, optical and other properties so that one property can be controlled using another. These include piezoelectric materials that are central to any ultra-sonic device and shape-memory alloys that remember their shape and are used for a number of medical devices. Bhattacharya will visit Cambridge to collaborate with researchers with overlapping interest and complementary expertise on a variety of projects involving active materials and nano-systems. His expertise will bridge the gap from novel materials to macroscopic response. He will lecture and give tutorial seminars on new theoretical methods for the analysis of materials, on active materials and emerging ideas for nano-systems where the materials acts as the machine.